ROBOPILOT

Arrival find trucks today totally unacceptable. At Arrival we are making trucks the way they should be – affordable, elegant, quiet, clean and safe. We are removing all the barriers to entry for electric vehicles by pricing them in line with conventional trucks, giving every fleet manager, tradesman or company, no matter how big or small, the opportunity to change the way they transport goods and make our towns and cities better places to live in. Arrival is well funded by private venture capital but its plans are extremely ambitious and require considerable investment. The public funding provided by the Robopilot project will greatly accelerate the 'safety' component of our vision in line with key objectives of both central Government and City authorities such as Transport for London. It will develop & demonstrate autonomous driving functionality for our recently announced electric delivery van, which can then be adapted for our planned future rollout of larger trucks and buses. It brings advanced autonomous racing technology to the light commercial vehicles market. Demonstration autonomous manoeuvre of the vehicle in a depot environment, without safety driver.